LEClight Limited

"Develop Nano Technology in conjunction with LED manufacturing techniques to improve the synergy between the two different mediums, to form one adaptive new technology to reduce still further the benefits of LED's commercially.

"